EAL CoPilot

The EAL CoPilot is a software platform that assesses bilingual children (known as "EAL learners" because they use English as an Additional Language), allows schools to monitor their progress and gives tailored recommendations to their teachers.

No other product offers this level of integrated support. The EAL CoPilot goes even further, using machine learning to give precisely targeted recommendations and evaluate their impact.

The result: life-changing opportunities for children who would otherwise struggle to keep up with their lessons.

There are over 1.6 million bilingual children in England alone, more than 20% of all children in schools. They are radically underserved by current approaches:

- Schools don't know how to assess language accurately and are unable to integrate the data they do have. Current solutions are either laborious or inaccurate; poorly targeted interventions are expensive and ineffective.

- Teachers consistently report that they struggle to teach bilingual learners. Accurate, easy-to-use recommendations allow them to teach effectively and confidently.

- Learners don't have much of a chance if schools can't assess them and teachers can't teach them. Effective support is life-changing.

Existing solutions suffer from three flaws:

- They can't distinguish language development from curriculum learning,

- They can't offer robust assessment or teaching recommendations,

- They can't integrate with school data systems to monitor progress.

The EAL CoPilot is the first product that offers all three. It offers accurate assessment, actionable management information and tailored teaching recommendations. That means it fits seamlessly into how schools actually work, what students actually need and what teachers actually need to know.